LGV-net: a clinical, molecular and epidemiological study of LGV in the UK

Lymphogranuloma venereum (LGV) is a sexually transmitted infection caused by a type of chlamydia bacteria. Until recently it has been considered a tropical infection that is rarely seen in the UK. Since 2003 there has been a re-emergence of this infection in the UK, Europe, North America and most recently Australia. It is affecting men who have sex with men (MSM). Most of the cases have also had HIV infection. Unlike the common form of Chlamydia, LGV is an invasive disease capable of causing tissue destruction and severe symptoms. Once diagnosed, it is easily treated with a course of antibiotics. However, the symptoms can be similar to other gastrintestinal diseases, and a number of patients have been misdiagnosed resulting in hospitalisation and unnecessary operations. In addition, LGV causes inflammation of the genitals or rectum that will increase the risk of acquiring HIV and of passing it on to partners.
In the UK in October 2004 the Health Protection Agency (HPA) established a national service to diagnose and monitor LGV. Since then over 400 cases have been diagnosed, more than in any other country. This system provides a broad overview of the outbreak, but is not in enough detail to allow us to understand and control the disease.
We are asking the MRC to fund a network to carry out more detailed investigations of this outbreak. We will ask patients who have LGV or who have symptoms suggesting LGV, plus their sexual partners, to do a computer-based interview. This will contain questions on their symptoms, other medical problems and their sexual history. This will be linked to a detailed clinical record of their signs, test results and treatment. We will also carry out molecular sub-typing (genetic fingerprinting) of the LGV strains. This will help us to decide whether this is a single outbreak in a large network (a group of people linked by sex) or a series of smaller outbreaks.
The research network includes the clinics that have seen most cases in England (four in London and one in Brighton) and Scotland (Glasgow). The results of the study will be used to help doctors diagnose and treat LGV. We will also advise patient and community groups about the best way to recognise and prevent LGV.

Technical abstract
Lymphogranuloma venereum (LGV) is a sexually transmitted infection caused by a type of Chlamydia trachomatis (L1-3). Until recently it has been considered a tropical infection that is rarely seen in the UK. Since 2003 there has been a re-emergence of this infection, with outbreaks reported in the UK, Europe, North America and Australia. The cases have been predominantly in men who have sex with men (MSM), many of whom are also infected with HIV. Unlike the more common forms of C trachomatis (D-K), LGV is an invasive disease capable of causing tissue destruction and severe symptoms. The UK has experienced the largest ongoing outbreak, with 401 cases identified in the past two years since a national diagnostic and surveillance system was established. Routine surveillance has identified the main features of the outbreak, but there are key questions that require more detailed research: what is the natural history of LGV in MSM? Why is there such a high level of co-infection between LGV and HIV? Does the natural history of LGV differ in men with HIV infection, and does LGV alter the course of HIV disease? Are current treatment regimens achieving microbiological and clinical cure? What are the predominant routes of LGV transmission in MSM? What is the nature of the networks in which LGV is being transmitted? Are UK cases part of a linked outbreak based on a large connected network with a single circulating strain of LGV, or are there several distinct strains and networks?
The Department of Infectious Disease Epidemiology at Imperial College will lead a research network including five large UK clinics and the the national reference laboratory at the Health Protection Agency. We will carry out a detailed descriptive prospective study of men with LGV and their sexual contacts, using Computer Assisted Self Interview. We will compare the clinical course of disease in men with and without HIV infection, and subtype LGV to try and identify transmission networks. We will also develop a disease transmission model for LGV using parameters estimated from this research in order to better understand transmission and identify appropriate interventions.
This research will be used to improve diagnosis, treatment and prevention of LGV in the UK and elsewhere.